The University of Keele and London Stone Paving Limited KTP 22_23 R4

To implement an automated Machine Learning and Artificial Intelligence enabled customer service supporting virtual sales assistant and customer service processes within a newly implemented ERP. Driving more customer interactions online and allow reorganisation of the whole business (staff and process) to a customer focused setup.